Mothers in eighteenth-century opera: Margherita Durastanti's maternal stage identities

My research title summarises what makes Durastanti such an exceptional personality to study. Durastanti belonged to the first generation of female singers who travelled most of their lives - within Italy at first, later within Europe (Dresden, London, Munich, Paris) and became European stars. Among the heroic women she portrayed on stage, her strong mother roles stand out. In her capacity as both prima donna and primo uomo for London's first opera company, she faced criticism and the fear of non-payment from her noble employers when she fell pregnant. With my research, I intend to introduce Durastanti within a tradition of female intellectual power. This follows recent research into female patronage and female singers in the seventeenth century in Rome (De Lucca 2010). Moreover, recent work on Durastanti's London successors as Handel's prime donne, Faustina Bordoni, Francesca Cuzzoni, and Anna Maria Strada (Aspden 2013 and Zsovár 2017) has already shown that women singers had an influential role to play within the entire genesis of operas and not simply a single, genius composer. The only longer academic work on Durastanti (LaRue 1995) provides only a voice analysis on the basis of the arias Handel composed for her during her first London sojourn. So far, no work has been done on Durastanti's long Italian career in its entirety and no attempt has been made to contextualise her career, her motherhood and her contributions within the world of opera. The question of Durastanti's motherhood on stage and in real life and how they were (or were not) related to each other will be the main focus of my research. This will involve clarifying whether Durastanti's aforementioned pregnancy in London had an influence on the choice of operas and her roles in the respective theatre season. Before this can be answered, it will be necessary to establish which factors in general might have influenced her portfolio of stage roles. Why was Durastanti given mother roles mainly in Naples and London, and what were the circumstances which led to these decisions? To which extent did patronage play a role in this? Linked to this are questions that concern the relationship between a female artist and her female patrons. Was the female aristocratic patron perceived as a symbolic mother by the artist herself and by the wider public? If so, what behaviour was expected from the supported female artist and how did it influence her role assignments? To address the above-mentioned issues I plan to approach Durastanti's career from the perspective of libretto production and the assignment of mother roles in general. As to her actual motherhood, we have several explicit comments on her pregnancy by librettist and poet Paolo Rolli (1687-1765) who worked with her in London, but also other letters alluding to her private life. For the analysis of these two aspects, career and motherhood, and their interplay I intend to use contemporary star theories combined with motherhood studies. In this context, personal aspects of Durastanti's life, such as perception of her age and looks will also come under scrutiny, as perceived in the aforementioned letters. These aspects will be also examined against the cultural perception of mothers and their families in the societies through which Durastanti moved as well as today, and how such cultural factors have influenced dramatic literature. To make this research more relevant to readers today, I also intend to draw comparisons between Durastanti and singers today. I plan to interview some contemporary singers, focusing on their experiences of reconciling work and career to establish a captivating present-day dimension to the study of Durastanti. In my study of Durastanti's career I will focus on four pivotal two-year phases revealing highly significant moments in terms of her employment: 1708/09 (Rome/Venice), 1715/16 (Naples), 1720/1721 (London) and 1733/34 (London comeback).